Teacher accountability to improve learning outcomes; synthesis of 4 RLO-studies

We propose to implement an online research lab to synthesize findings from the four studies and explain the variation in teacher accountability across the four studies. Online research labs are collaborative research initiatives structured around a set of webinars with further research activities in between sessions to analyse and share data from existing studies and work towards a joint outcome. The data we will analyse are existing transcripts from interviews and school/policy documents from our current RLO-funded studies. We will analyse these sources for differences in teachers' professional qualifications and professional development, and the school and system context in which teachers operate. The webinars are used to organize the work, starting with the development of a framework for the synthesis and comparative analysis, discussing preliminary findings and comparing and contrasting findings across countries to answer our research questions. In a final writers' retreat we will finalize the synthesis paper and also prepare for dissemination to other stakeholders through a set of webinars.